Smart compression bandage for venous leg ulcer and other lower extremity ulcer wounds

SMARLIFEINC (SL) have established that there is a viable opportunity to develop a novel
smart compression bandage for the treatment and monitoring of venous leg ulcers (VLU) and
other chronic lower extremity ulcer wounds such as diabetic foot. 80% of leg ulcers are
caused by venous insufficiency. VLU continue to be a challenge for healthcare professional
and for many patients a source of continuing distress and reduced quality of life.
The treatment of chronic wounds (pressure, diabetic, venous and arterial ulcers) represents a
significant burden to the NHS. These wounds are particularly susceptible to infection and as
such they can be life threatening. In the UK, ~400,000 individuals develop a new pressure
ulcer annually and 70,000 - 190,000 individuals have a venous leg ulcer at any one time.
There is a fairly high incidence of non-healing wounds; 1 in 3 chronic wounds remain
unhealed for at least 6 months, and 1 in 5 for a year or more. The estimated cost to the NHS
associated with caring for patients with chronic wounds is £2.3-3.1 bn per year.
It is essential that wound dressings perform adequately. Challenges for clinicians and
healthcare staff in dressing chronic wounds include: providing appropriate compression,
managing exudate and controlling infection. The pressure is often too weak or too strong to
be effective and only a few clinics have a system to measure the applied pressure. Research
has shown that the tension with which bandages are applied varies between practitioners.
Problems associated with poor application technique include pressure damage, limb
distortion, bandage slippage and ineffective pressure levels.
The novel dressings will cost-effectively monitor chronic wounds, measure sub-bandage
pressure, detect infection and measure how long the bandage should be in place.